The role of giant impacts in the formation of the outer solar system and exosystems

This project will explore how collisions shape the planets in our solar system and in ecosystems. Using state-of-the-art giant impact simulations, the successful candidate will investigate the range of dynamic and thermodynamic outcomes of collisions between water-rich bodies, and develop 'scaling laws' that relate the outcomes to the impact parameters. Although generally a common occurrence, the rates and energies of impacts vary between different planet formation models. By analysing the frequency and parameters of impacts in each scenario, the student will ascertain how giant impacts would sculpt planetary systems in different cases.